Long non-coding RNAs and their role in nuclear compartmentalization, genome organization and epigenetic regulation of gene expression

Technical abstract
We have identified a number of novel, long non-coding RNAs (ncRNA) that are enriched in, or restricted to, the nuclei of cells. This project will use various state-of-the-art fluorescence in situ hybridization (FISH) and imaging techniques to investigate the nuclear positioning and potential compartmentalization of these ncRNAs (Nagano et al., 2008). The applicant will use RNA TRAP (Carter et al., 2002; Nagano et al., 2008) adapted for high-throughput sequencing to comprehensively investigate and identify in vivo chromatin/gene targets of the most interesting of these ncRNAs. Potential ncRNA roles in chromatin modification, packaging, locus sequestration and nuclear genome organization (Nagano and Fraser, 2009) will be investigated using ChIP, 3C, 4C and Hi-C techniques. The successful applicant will join have the enthusiasm and intellectual qualities needed to generate and analyze large datasets, with the aim to understand novel gene regulatory mechanisms.